Alder Hey @Home

Almost 1 in 1,000 babies are born with congenital heart disease every year. In England, this results in 3,600 surgical procedures, with over 500 performed at Alder Hey Children’s Hospital. Following surgery, delayed discharge is common and costly, reducing capacity for new admissions and impacting children and their families. We will stimulate high-quality, human-centred design activities for the development of a novel telehealth service solution (Alder Hey @Home) to support early discharge in collaboration with Alder Hey Children’s Hospital clinicians, administrators, patients and their families. Stakeholder-led design and collaboration will feature, enabling all stakeholders to identify what is needed from the Alder Hey @Home solution. Multimedia designs and technology combinations will be used to validate user experience and lead to further iterative design. Whilst this project will focus on the design of Alder Hey @Home specifically for children’s cardiac surgery, it will be readily adaptable for the wider inpatient service. The Alder Hey @Home solution will expand the reach of the hospital team into the community, allowing children to leave hospital earlier and recover safely whilst enabling close communication with specialist hospital staff.